3D in-browser visualisation of clothes on avatars

This project focuses on the application of webGL (web graphics library) to drape, visualise
and animate 3D clothing patterns on photo-realistic 3D avatars. The logic will be executed
within the browser and therefore will be highly scalable.
The goal is to enable consumers to browse and virtually try on clothes in different
combinations (with full 3D rotation for their personal avatar), matching online outfits with
clothes in their wardrobe at home and addressing two fundamental consumer questions:
• Visual – “What does it look like on me?”
• Match & Fit – “Is it something I would like and that will it fit me”
This will make the experience of clothes shopping online much more life-like and exciting,
giving the consumer greater confidence in fit and appearance before purchase.
Complex mathematical algorithms to underpin the implementation of webGL in this context
will need to be solved. The 3D avatars will be produced from 3D body scanners.